Community Museums in the Creative Economy

This project will engage partners in the heritage and cultural sectors in Colombia, South America, to address the UN Sustainable Development Goals. It will collaborate with NGO partners and grassroots museums who work in the areas of human rights, historical memory, victim representation and memories of conflict. These organisations strive to uncover the stories of hidden, marginalised, or misrepresented cultures, social groups, and identities to capture the memories of victims of conflict, stories of non-violent resistance, community mobilisation and self-help.

Working together, the project will develop and implement creative museum products, practices and activities that will support grassroots, community-based museums. The testing and implementation of these museum products, practices and activities will engage diverse audiences, and will position the public as active co-creators of museum content. The project will thus support these community organisations in their human rights work to prevent violence, and envision and build for peaceful futures.

The project will also contribute to the sustainable development of the creative economy more broadly, because, following in the trends of new museology and calls to decolonise the museum and its practices, it will support community empowerment, activism, cultural expression and participation by democratising not only access to museum spaces, but also the very creation of museum content itself. Community museums are uniquely placed to document untold stories of the power of reciprocity and collectivity, of a refusal to bear arms, of a commitment to bear witness and document truths. This project seeks to acknowledge and embed such values into our academic theory and practice, by decolonising notions and norms of museums and museal products, and by empowering local experts to document, create, curate, and narrate self-directed representations of their lives and stories.

In order to achieve this, the project will run 3 interlinking work packages. The first of these will support 27 grassroots and community museums across Colombia by trialling interactive, low-cost products and activities which aim to encourage the public to reflect on issues of memory, human rights, and representation in museums. The team will design a schedule for these museums to trial each product, with accompanying activities to engage audiences in practices of self-curation - that is, curating their own life experiences as a process of working through memories of the past, and aspirations for the future

The second work package will work with five specific community museums or groups who are named partners on the grant. Each of these NGOs already has expertise in running museums, memory spaces, or temporary exhibitions and, working with them, we will develop activities based on co-curation, with the aim of bring in communities into the curating process, as a way of integrating multiple perspectives from local communities. Each of these five community museums or groups will take a lead on a particular aspect of this co-curation, tailored to their expertise and spaces, and will hold an exhibition showcasing the results.

The third work package will be targeted at grassroots organisations that do not currently conceive of themselves as museums, but whose existing archives and resources have the capacity to be exhibited - thus building future capacity for community organisations to participate in the creative economy. Learning from work packages one and two, this work package will develop tools including a checklist, best practice guides, and an online training session to help grassroots organisations decide what elements from their existing resources would work best in a museum or exhibition space.